Understanding Non-ideal Pipeline Flow Dynamics

Field Equipment trials of our in-house designed flowmeters, supported by customer discussions, have highlighted that customers will often want to install our sensors in sub-optimal locations (nearby bends and hot-tap sensors). This reduces the accuracy and leak detection capability of our sensors because they can no longer predict the flow turbulence conditions.

This project seeks to address this by using computational fluid dynamics to model the turbulence conditions for common disruptors of flow (bends and hot-tap sensors). Data from this modelling will be used to enhance the mathematical algorithms which run within the sensor software.

This will improve the sensor accuracy to levels obtainable for an ideal pipeline run, thus enabling us to offer our flow metering for a more comprehensive range of customer installation scenarios.